Manchester Metropolitan University & CherryPop Games Limited

To develop products with unique technological selling points, which are based on ‘real’ physical environments, to enable the launch of new computer games titles for virtual reality platforms and support future licensing income.